Building Upon the Statistical Theory of Semi-Supervised Learning By Exploring the Consensus Mechanisms of the Data Labeling Process

One of the key necessities for the successful application of machine learning is the acquisition and curation of large data sets. With the use of modern sensory systems and data collection methods, it is fairly easy to acquire large amounts of data. However, in order for this data to serve a purpose, it needs to be associated with a higher level meaning. This is done through labeling. In contrast to the raw data collection, labeling is a costly process. Given that the labels represent some useful meaning from a human perspective, labeling usually must be done manually by human experts. As such the curation of a large data set can take many hours and a lot of human resources to complete.
The imbalance between the ease of data acquisition and the time consuming nature of labeling makes semi-supervised learning (SSL) active. At its core, SSL uses an unlabeled data set to improve the learning outcome of a relatively smaller labelled data set. This way we get all the benefits of supervised learning, while hopefully leveraging the information contained in the unlabeled data set.
However, at its core SSL is simply a collection of techniques and algorithms that have been experimentally shown to work. Unlike the majority of machine learning, at present there is no statistical foundation that can explain why SSL outperforms standard supervised learning in certain cases.
One of the issues with SSL techniques is that they are difficult to formulate as a likelihood. Most supervised approaches can be formulated as the search for the model parameters that maximise a likelihood probability over the data. In contrast, most SSL approaches are defined as loss functions or other optimisation objectives. They have no such statistical basis and appear counter-intuitive from a purely statistical perspective.
Formulating this statistical basis for semi-supervised learning requires an understanding of the processes that generate the labels within a data set. As mentioned before, labels encode some form of meaning that has significance from a human perspective. Thus labeling needs to be performed by human experts. Additionally, a training data set is normally assumed to have no, or at least very few, incorrect or ambiguous entries. To ensure this, error checking measures are included in the labeling process. The most common of these is to gather labels from multiple labelers.
In the cases where all labelers are in agreement, deciding on the label of a data point is straight forward. However, in cases where some labelers are in disagreement, a set of rules must be adopted in order to form consensus on the final label of the data point. For the curation of some data sets, any disagreement between labelers results in the rejection of a data point, while for others, a simple majority is sufficient to decide on the label. These differences in the labeling process can imply significant differences in the statistical structure of different data sets. Additionally, this affects the relationship between labelled and unlabeled data and can indicative for when certain SSL techniques are effective and when they are not.
Thus, properly modelling the consensus mechanisms applied during the labeling process can help us understand the underlying assumptions of SSL techniques and help us build a unifying statistical theory.